Advanced 'in situ' continuous monitoring of Mercury Emissions

Mercury is a highly toxic, naturally occurring metal that causes significant harm to both human and ecosystem health. Mercury emissions come from a range of industrial processes, notably large scale combustion. Such industries have an ever growing need to detect and measure Mercury amongst the gaseous substance being released to atmosphere.

Mercury is a notoriously difficult element to detect and measure. There are a number of technologies that have been implemented over the last 20 years. Some of these are commercially available as analytical products; current mercury analysers suffer from issues of size, complexity, cost, incomplete measurements and robustness.

Protea Limited has previously developed Ultraviolet (UV) analysers in its range of stack gas analysers for "standard" gases. This project aims to further develop this technology and apply it to mercury, with the advantage of offering in-situ analysis of total mercury on a continuous basis. It will overcome the existing shortfall of samples being required to be removed from a stack or chimney. It will also provide continuous data to allow operator intervention, and compile records for monitoring emissions.

Environmental benefits are at the heart of what this technology can do and the field that Protea has been working in for 20 years. Making environmental gas monitoring simple and accurate will benefit industrial operators looking to looking to understand and control their emissions.

Protea Limited is a UK based SME who are developing significant export sales and this project will further boost international trade for the UK.